'Accidents of Size': The Scalar Poetics of Coleridge, Blake, and Clare

My research will elucidate how the notion of scale operates in the poetics of Coleridge, Blake, and Clare. Specifically, I
will seek to articulate precisely how Romantic-era developments in science, technology, and natural history provided the
poets in question with the basis of an aesthetic strategy and a perceptual mode which moved within, yet was deeply
resistant to, instrumental-rationalist strains of European Enlightenment thought. Working across class and geographical
divisions, I argue that each poet developed, with relative independence, a peculiar figuration and a way of using scale
that destabilises the notion of singular perspective, advancing instead a multiplicity of vantage points, and thereby
creating a means of transcending those same divides which separated their literary practices. Emphasising the way in
which the imagination is historically contingent, the dissertation will chart the relationship between the historical
conditions in which the poets were immersed, and the productive practices by which they wrote. In particular, I will stress
the ways in which their thinking-through of scale was made possible by particular objects and perspectives, such as the
microscopic lens in Coleridge's 'Apologia Pro Vita Sua' (1800), or the entomological field of vision in Clare's 'The Insect
World' (1827-35). Exploring Romantic scalar discourse in this way will help, I believe, to historically situate our current
exigencies concerning the question of human scale.